Genetically diverse mini-heart models for stratified cardiotoxicity prediction.

Unexpected cardiac adverse effects and lack of testing in distinct genetic backgrounds are the leading causes of clinical trial discontinuation, the withdrawal of drugs from the market and post-approval withdrawal of medicines.

VISION

This project aims to deliver physiologically relevant multicellular cardiac models from a diverse genetic background to more accurately predict the safety and effect of new drugs in a global population. Cytochroma is a pioneering biotechnology company that supplies the pharmaceutical industry with ethnically diverse models for drug discovery and development. FOCUS To provide robust, reliable and scalable models that are cost effective, viable alternatives to the current gold standard to provide more accurate testing and capture a large market share.

PLAN

Cytochroma will utilise its expertise in developing 3D iPSC derived models and work with the Medicines Discovery Catapult, to exploit their access to industry contacts, expertise and state-of-the-art equipment. Together we will develop these models from proof of concept through to scale up for commercial manufacture.

1. Cytochroma will produce genetically diverse models containing multiple cardiac lineage cells.
2. The MDC and Cytochroma will characterise these models and conduct independent testing to validate the models.
3. To qualify the multicellular models for use by industry, a range of cardiotoxins will be evaluated and cell manufacture translated to automated systems for large scale manufacture.
4. Post-project these models will be supplied to MDC partners such as Astrazeneca and Merck for commercial validation and feedback.

OBJECTIVES

1. Identification of a method to generate functional cardiac models
2. Externally validate models in response to known cardio-toxins.
3. Scale production and identify optimal methods of transport.

INNOVATION

Lineage specific cardiotoxic models and responses have been reported in simple 2D configurations, (Burnett 2019, Grimm 2018) however, access to multicellular 3D cardiac models from different backgrounds is a global first.

OUTCOMES

* Accelerated drug development
* Preventing late stage clinical drug failure
* Providing stratified healthcare

We seek a revolution in preclinical testing and substantial improvements in the efficiency of new drug development and are sourcing public and private funding to develop translational science and technologies that provide substantial social, economic and environmental impact. With a regulatory drive to eliminate animal testing by 2035, pharmaceutical industry is investing in iPSC models and technology. Cytochroma is well placed to take advantage of this emerging and profitable market.